University of Strathclyde and EventMAP Limited

To develop an automated occupancy assessment approach to facilitate the embedding of innovative data gathering and modelling strategies within the core OPTIME software platform.